Core material in the source region of the Iceland mantle plumes? New clues from novel metal stable isotope systems.

The use of isotopic tracers to identify stranded core material in the Icelandic mantle plume will be investigated in this project. 182-W isotopic anomalies are used as a tracer of core material, but often do not correlate with siderophiles and
chalcophiles, so may not represent a core material contribution. Models to explain the anomaly include stranded core material, residual sulphide from the moon-forming Giant Impact, or crystallisation of a magma ocean resulting in
cumulates. These models will be tested using chalcophile-siderophile elements e.g. Zn and Cu, in Icelandic samples with variable primordial component contributions. The suites of primitive basalts from Iceland already have well-documented
evidence for primordial material. Sample selection will be interesting in identifying the robustness of these signals, and new samples from Iceland could add to this data set. This project will aid the understanding of the origin and preservation of primordial material in the mantle. This is an interesting and important question which explores both radiogenic and stable isotope systems and has implications for solid Earth evolution. This project investigates the contribution of stable isotope geochemistry to the study of the geochemistry of the mantle and mantle dynamics, which I have already been introduced to via my master's research. It provides the opportunity for me to work in a well-equipped lab, on new isotope systems, and potentially on the Neoma mass spectrometer.